Just Bee

Just Bee is a honey based health drink which is a 100% natural, low sugar, flavoured water made with honey. This funding will allow us to develop our recipes commercially with a New Product Development Kitchen